Shades Digital Dancewear

Shades Dancewear's mission is to empower dancers of all skin tones to confidently embrace their unique identities and celebrate their diversity on the dance floor.

Our project aims to address the lack of inclusivity and diversity in the dancewear industry, with the Arts Council's report showing 19% representation from global majority backgrounds. Challenges include inadequate leadership representation, lack of diversity in education, and biases towards aesthetics in the dance industry. Many dancewear brands fail to meet the unique needs of dancers with diverse skin tones, impacting their confidence and identity.

In this project we develop ShadesFY, a mobile app with 3D AR technology for colour-matching Shades products to complement users' skin tone, mental wellness support within a global community and personalised instructions to enhance their dance experience. Users can access daily journals, video advice, create avatars and design digital outfits. The app allows users to record their dance moves in augmented reality and offers interactive gamification for progressively challenging dance routines.